The Capitulatory Sea: Extraterritorial Relations in the Mediterranean, 996-1937

This research would involve discursive analysis of primary sources ranging from the treaty text itself to working papers submitted by the New Agenda Coalition; from press briefings conducted by Elayne White Gómez (Costa Rica's ambassador to the UN and president of the successful conference) to recommendations made by the Thailand-chaired Working Group on Nuclear Disarmament. It would not only highlight state actors' more 'traditional' acts of norm entrepreneurship - in making adjacency claims with the Mine Ban Treaty, for instance - but would also aim to refute the narrative, perpetuated by the likes of the Nobel Committee, that the treaty came about because of ICAN ""prevailing upon the world's nations to pledge to cooperate"" [my emphasis] (Norwegian Nobel Committee 2017). My research would instead highlight the mutuality between civil society and these nations, and the platform that state actors have given ICAN - from convening international conferences (and inviting civil society experts) to awarding ICAN government grants for an international campaign office. State actors are uniquely positioned to conduct this kind of 'secondorder' norm entrepreneurship."